Blast Furnace Raceway Measurement and Optimisation

This project aims to provide accurate in situ real time raceway adiabatic flame temperatures, coal addition rates from the lance at the tuyère and raceway depth measurements to allow blast furnace operators the ability to optimise their coal injection rates and oxygen enrichment levels at low utilisation levels to reduce coke usage.